Multi-sensory comfort: smart heating integration

**Our mission**: is to accelerate the rollout (desirability) and systems impact (behaviour and energy demand) of low-carbon heating.

**Why:** We tackle two systems failures:

1.Legacy technology designed for bulk-air heating, rather than optimising comfort.

2.Desirability, affordability, and reduction in energy demand and cost.

**What:** Eluxevo's multi-sensory domestic heating ideas use hardware and software to reformat the socio-technical relationship between comfort and control, in a desirable, and affordable value proposition.

Our multi-stakeholder value proposition offers improved control with reduced energy demand, especially in spaces with complex behavioural heating needs and in built environments with higher heating power demands that are hard to insulate.

**The project impact:** The project impact will be transformative for Eluxevo, for project partners, for the wider UK economy and Net Zero ambitions for decarbonising heat.